Memory, History, and the Anglo-Saxon Past in the Second Viking Age

This project proposes to examine how writers made use of the past to create narratives about the present and the future
in the face of renewed Viking conquest from the late tenth century to the return of the native dynasty in 1042. It will
inquire into how crisis and existential threat shaped the omission, repetition, or alteration of information over time, in
sources including the Anglo-Saxon Chronicle, law-codes, and Encomium Emmae Reginae.The project will first survey
historical allusions and then explore specific references and beliefs central to the development of the period, including
depictions of the settlement period, of the conversion, and of Viking attacks during Alfred's reign. Informed by cultural
memory studies, the aim would be to search for instances of resonance, emphasis, copying, and emulation, as well as
events which were avoided or elided. This research on the historical imaginary of people in late Anglo-Saxon writers has
the potential to enhance scholarly understanding of why eleventh-century writers looked to the past during crisis, and to
what moments and meaning they drew from their history.